NetPicket Cyber Security Solution for SMEs from Lujam Internet Security

Cyber Security is now a major issue that impacts every country’s social and economic
standing. Current Cyber Security solutions have largely been the preserve of Government and
Enterprises with large budgets. SMEs are limited to products that are ineffective in detecting
the latest generation of banking and data leakage malware. Additionally, most of these are
targeted at protecting Windows PCs but ignore mobile, tablet and other IoT devices.
This project will develop a Cyber Security Reporting and Alerting service that prevents
attacks based on a risk assessment of network traffic.
Key components:
- An Intelligence sensor installed onto a client’s network
- A cloud based analytic engine, proactively examining connections in real time utilising big
data fraud analytics to assess risk
- A Graphical user-friendly portal to indicate suspicious or malicious activity for non-technical
users
The advantage of this approach is that it ensures reporting of all devices on a network without
the need to install invasive software agents.
Initially targeted at SMEs, a working PoC has already been completed. The prototype will
build on this to create a feature rich reporting and alerting system which blocks devices from
accessing risky Internet sites. Simultaneously an alert is disseminated identifying the nature
of the threat.
The innovation comes from:
- Proactively spotting suspicious/malicious behaviour via big data analytics based around
proven fraud prevention methodology.
- Correlating open and closed intelligence with own bespoke sensors.
The key benefits of this solution are to:
- Provide a safer Internet experience for SME businesses by alerting them to any suspicious
activity on any device, especially protecting against online banking malware, Intellectual
Property and Personal data leakage.
- Reduce time of exposure to any new threats via a proactive intelligence approach in real
time.
- Deliver regular reporting on all Internet related activity.